Commercial Portable Gravity Meters Based on Quantum Technologies

ColdQuanta will lead a collaboration to develop cold-atom-based inertial sensors as a replacement for current instruments that are based on classical technologies and establish the UK as the global leader in atomic gravity sensor technology. In the initial phase of this work, our objective is to develop a roadmap for commercialising this next generation of quantum-based gravity meters and identify a viable path for transitioning the relevant quantum technologies out of academic settings and into commercial venues.